Integrating SOil Biodiversity to Ecosystem Services: testing cost-effectiveness of soil indicators to build better land management solutions that effectively implement the soil health and food mission

The aim of the EU Soil Strategy is that by 2050 all soils in the EU are healthy. However, cost-effective indicators for soil biodiversity, ecosystem functioning and ecosystem services are missing, and so are cost-effective measures for restoring soil health. SOB4ES will contribute to the Mission A Soil Deal for Europe by: (1) elucidating soil biodiversity, ecosystem functioning and services for major land uses and land use intensity changes; (2) testing cost-effectiveness of existing indicators for soil biodiversity, ecosystem functioning and services; and, (3) evaluating how policy incentives may enhance protection, sustainable management and restoration of soil systems and soil health. By focusing on nine major pedoclimatic (soil type-climate) regions and land uses, including soils from urban, agriculture, forest, (semi)-natural, wetlands, drylands, industrial and mining environments, SOB4ES will cover most relevant EU climate-soil type-land use conditions. SOB4ES will further develop the mapping and assessment of ecosystem conditions (MAES) approach. For agricultural land uses, envisaged sustainable agricultural practices will be compared with conventional high input-output practices. Ultimately, SOB4Es will deliver well-validated and applicable indicatorsforsoil biodiversity and ecosystem servicesfor policy evaluation to be used in EU-wide soil health monitoring from the field to the landscape level. SOB4ES will also analyse how networks of soil biodiversity relate to aboveground biodiversity and ecosystem services by advanced artificial intelligence-based machine learning approaches, and scale monitoring up to being applied by remote sensing. Finally, SOB4ES will support a more effective adoption of indicators by large-scale European surveys, such as LUCAS and SoilBON and contribute to the development of the EUSO dashboard and national soil monitoring programmes.